University of Leeds And Parkinson - Spencer Refractories Limited

To develop a novel, environmentally friendly refractory material for use in glass furnaces having superior resistance to corrosion/erosion by molten glass and hence increased life.